Structural properties of multi-layer networks

A graph or network is an abstract mathematical model of relationships or interactions between pairs of objects, such as friendships between pairs of people (a "social network"). Other real-world examples of datasets naturally represented as networks include transport networks, networks of neurons in the brain and the World Wide Web. For large network datasets to be useful, we need efficient algorithms to extract meaningful information from the networks.

Unfortunately, for many network-based problems of practical interest, there is no known algorithm that will give the correct answer on all possible inputs within a reasonable amount of time, and the theory of computational complexity suggests that in fact no such algorithm can exist. However, this does not remove the need for practical solutions to these problems, and practitioners often compromise on either the optimality of the solution or the time that might be required to solve the problem in the worst case.

Another approach is to relax the requirement that the algorithm must be able to deal with all possible inputs: if we instead restrict our attention to networks with specific structural properties, it is often possible to design algorithms which are guaranteed to return the correct solution within a reasonable amount of time. To do this, we bound the running-time of the algorithm by a function of one or more parameters describing structural properties of the input, rather than just the total input size (as is done in classical complexity theory). Parameterised complexity theory, developed in the 1990's by Downey and Fellows, provides a robust framework within which we can determine whether a given combination of structural properties will or will not give rise to an efficient algorithm for a specific problem.

In recent years, the study of so-called multi-layer networks has emerged as an important topic in networks science. A multi-layer network allows for different types of relationships between objects, making it possible to capture more complex data than simply whether a relationship between two objects exists or not. However, algorithmic problems concerning multilayer networks have received much less attention than their single-layer counterparts, in spite of their practical potential.

There are two key motivations for developing efficient algorithms to extract information from multi-layer networks. First of all, in some cases, the problem of interest may be inherently linked to the layered nature of the dataset, so that it is not possible to solve the problem by considering only traditional networks. Secondly, even if the problem could be solved by considering the network obtained by combining all the layers into one, it may be that we have a much better understanding of the structure of each layer of the network than of the overall "flattened" graph. For example, when modelling the spread of disease in livestock, two kinds of connections which could result in the transfer of disease between farms are typically considered, namely the trade of animals, and geographical proximity, which are likely to give rise to two layers with very different structural properties.

This project will seek to determine which structural properties of multi-layer networks allow the design of efficient algorithms for problems involving small substructures within the network. Specific examples of such problems include counting the number of occurrences of a specific small substructure in the network, and identifying the most cost-effective way to modify a network so as to remove all occurrences of certain substructures. The single-layer versions of both of these problems have found a huge range of practical applications: the former has been used in applications ranging from the analysis of metabolic networks to the design of network security tools, and the latter generalises a problem of central importance in both network epidemiology and the study of network reliability.